Customs and Duties: Importing the Detective Across Networks of World Literature

The popularity of detective fiction has made it a pre-eminently global genre since its inception in the nineteenth-century, propelling narratives about modernity, crime and transgression across borders. My research examines the genre's earliest development and adaptation in light of the transnational infrastructures of communication and publishing behind its dissemination. Through a comparative study of two geographically dissociate nodes on the network, Argentina and Japan, the project will map detective fiction's diffusion between Europe and a global literary field. In so doing, my thesis will illuminate its understudied impact on the formation of emerging, international notions of justice and detection.